Moving mountains of heritage: the cultural geologies and global circulations of Welsh slate

This project will map the global circulation of Welsh slate before, during and after its extraction from the mountains of North Wales and will address the principle research question: How can mapping the global and temporal circulation of Welsh slate provide a greater understanding of the geographical, social, technical and aesthetic legancies and impacts of Welsh slate?